OTIMO - Applying telematics to the learner driver market through innovations in AI and behavioural intervention, to improve driving and reduce accidents.

With Innovate-UK support, Oldham based OTIMO seek to develop the first personalised driver centric coaching aid aimed at supporting learner drivers early in their driver training, helping create lasting positive habits and supporting the transition from learner to fully qualified driver.